Multifunctional nanoceramic surfacing for titanium implants

Project "Multifunctional nanoceramic surfacing for titanium implants" aims to explore the technical feasibility of a novel nanoceramic surfacing for titanium implants developed by Cambridge Nanolitic (CNL) to enhance their biocompatibility and osseointegration. Cambridge Nanolitic believe that Ti implants with nanoceramic surface effectively combine the best features of metal implants such as high mechanical strength and formability with high biocompatibility, corrosion resistance and aesthetics of ceramics.ect Summary